Developing a novel web platform for remote control and communication with industrial robots

According to a new Ellen MacArthur Foundation report launched at the World Economic Forum "at least 8 million tonnes of plastics leak into the ocean" -- which is equivalent to dumping the contents of one garbage truck into the ocean every minute. If no action is taken, this is expected to increase to two per minute by 2030 and four per minute by 2050\.

Simultaneously, in what appears to be unrelated, industrial robots are on the rise and 5G is being deployed in the UK in the crucial context of industrial automation.

At E-Nano, we are currently developing OSCAR (Optimized Smart 5G-Controlled AI Robot), our novel 5G-enabled robot platform that can be controlled remotely. The two robot versions we developed so far aim to: clean rivers, lakes and oceans and disinfect closed environments with UV lighting. We intend to help NGOs, (local) governments and industries address the lack of manpower that is needed to clean our environment.

This 6-month project will focus on developing and delivering a white label MVP of our online control and communication platform to allow industries that have been severely impacted and/or permanently disrupted by unforeseen events, such as the Covid-19 outbreak, to continue operations by controlling their semi-automated production lines through the cloud.

While this platform will be used internally to control the PLC that is used in OSCAR, it will also work with any other compatible hardware allowing operators from various industries to work remotely.